A Game-Based Cyber Security Behaviour Assessment Using Artificial Intelligence And Human Behaviour Analytics

A Game-Based Cyber Security Behaviour Assessment Using Artificial Intelligence And Human Behaviour Analytics